Causal analysis and machine learning

Recent developments have integrated techniques from machine learning, like the Lasso, into the econometric analysis of causal effects estimation. This project will analyse the conditions needed for these method to produce reliable estimates, both for models where selection is on observables as for models where selection is on unobservables, including the case where not all instruments are valid. The methods will be applied to causal effect estimation of various exposures on various outcomes, using cross-section and panel data, from e.g. understanding society, but also from Biobank.